Metrology using Optical and X-ray Inspection - MOXI

This project will evaluate the feasibility to use both optical and x-ray 3D imaging techniques to provide a novel metrology inspection instrument that is capable of providing both high resolution external and internal measurements for cast, moulded, forged or sintered components manufactured from a wide variety of materials including metals, ceramics, composites and even plastics. This new instrument (MOXI - Metrology using Optical and X-ray Inspection) will also provide suitable data to enable the end-user to readily identify concealed latent faults such as porosity, cracks, delaminations, that may lead to premature in-service failure.
A key feature of this project is to also substantially reduce the cost of current NDT/NDE equipment opening up opportunities for new entrants in the supply chain.